Coventry University and NHS England KTP 23_24 R6

To improve the national health response to sexual violence and abuse by embedding state-of-the-art, survivor-centred research evidence in sexual assault and abuse services. Collaboratively re-imagining pathways based on individual and lifelong needs of survivors, it will implement strategies for enhanced care and outcomes.